cybersecurity11

At Vector Computer Network Solutions as a growing company we are concerned that our current information security controls and processes may not be robust enough to protect our business and client data from a cyber attack. If we are successful with the cyber security funding we would require an external cyber security expert to show us where the security weaknesses are. We would like to ensure that we can grow our business in a safe and secure way through this funding.